Solid Oxide Electrolysis Cells performance related to grain boundary crystallography

Future short-term renewable energy storage will likely be dominated by advanced battery and energy conversion technologies, particularly through Solid Oxide Electrolysis Cell (SOEC) technology. SOEC is anticipated to play a key role in efficient green hydrogen production, essential for the energy transition. This project aims to develop material-based solutions to improve performance by optimizing the microstructure, specifically by tuning the grain boundary population in innovative ways. This approach is expected to reduce costs and extend the operational lifespan of green electrolysis methods.
This work combines advanced characterisation techniques to investigate the interplay between grain boundary crystallography and electrical performance in SOECs. Typically, SOECs comprise a porous cathode and anode with a dense electrolyte layer in between. The porosity in the electrodes enables the transport of fuel and electrolysis products, expanding the reactive surface area. Surface crystallography of particles at pore interfaces and grain boundaries within the porous structure varies depending on SOEC processing methods, impacting performance. Comprehensive studies on the overall grain boundary crystallography of SOEC ceramics are currently lacking.
Grain boundaries and particle surfaces have a significant impact on material properties. For instance, grain boundary (GB) conductivity can enhance overall electrical conductivity by orders of magnitude, but GBs may also hinder effective charge transfer. While characterising individual high-symmetry grain boundaries (special GBs) is well-established due to high-end tools like HRTEM and STEM, studies must be expanded to include all GBs, capturing their structure, properties, and evolution.
In this project, we examine how electrical impedance and grain boundary character distribution evolve in SOEC samples related to different processing and manufacturing routes. This study combines statistical interface analysis with electrical impedance spectroscopy for a comprehensive understanding.
Most grain boundary studies relating property to grain boundary structure focus on special, high-symmetry grain boundaries, constituting only about 20% of all grain boundaries. In contrast, most grain boundaries in ceramics are not special and are highly flexible, making them engineerable.
In SOECs, the grain boundary network is crucial to performance, as grain growth during service, elemental contamination, and corrosion limit the lifespan. Processing conditions, such as firing or calcination temperatures, also significantly impact the ceramic framework and electrical properties of GBs. However, systematic studies linking these performance characteristics to grain boundary crystallography remain unavailable, limiting material design and adjusting GB structure and crystallography through processing.
SOEC microstructure, texture, and grain boundary network evolves and degrade throughout the cell's lifecycle. Could a carefully designed GB population reduce degradation? Gaining a deeper understanding of GB structure will inform the selection of optimal GB types, ultimately improving SOEC performance and durability.
The project is aligned with EPSRC's strategies and falls into the EPSRC research area of 'manufacturing the future' and 'energy'.